How do plants remember: insights from epigenetic heat strees memory in strawberry

: This PhD project is a comprehensive effort in modern agriculture, aiming to develop climate-resilient plants, with a primary focus on strawberries. Berries, rich in vital nutrients, have witnessed a remarkable 600% growth in consumption and industry in the UK since 1996. While berries thrive in mild weather conditions, ongoing climate change, particularly rising temperatures, threaten their essential characteristics and fruit yield. This project, conducted in collaboration with Edward Vinson Ltd, a leading strawberry breeding company in the UK, merges molecular biology, genetics, genomics, bioinformatics, and crop science to study how strawberries adapt to heat.

When they experience extreme heat multiple times, plants can "remember" the stressful event, allowing them to respond better in the future. This type of "stress memory" is linked with molecular decorations in the DNA molecule involved in the regulation of genes inside the nucleus without changing the DNA sequence (epigenetics). Our goal is to determine and understand the core epigenetic processes that influence how strawberry plants react to and remember heat stress. Once we understand how strawberries retain stress memory, we can explore ways to strengthen it. Using advanced genetic tools like CRISPR-based genome editing, we can fine-tune these epigenetic mechanisms to help strawberries withstand higher temperatures.